Characterisation of herpes simplex virus morphogenesis by tracking the virus tegument through the secretory pathway

Herpes simplex virus (HSV) infects humans causing the sporadic appearance of cold sores or genital herpes. Serious complications of HSV infection, including encephalitis and meningitis, are potentially fatal in transplant patients, individuals undergoing chemotherapy, and newborn babies.
To understand how HSV infection causes these diseases it is essential to find out how the virus grows in individual cells in the body. This proposal aims to study how single virus particles of HSV, that are less than one thousandth of a millimetre in diameter, assemble themselves inside the cell.
The research will be carried out using viruses that have been modified to contain coloured markers that light up under a microscope. This allows individual viruses to be observed and followed in living cells. In this way, the journey that viruses make through the inside of a cell grown in culture in the laboratory can be traced using time-lapse microscopy.
This approach will allow us to address the fundamental questions of how and where in a single cell the virus structure comes together. The resulting answers will then be applied to understanding virus infection in the human host.

Technical abstract
The human alphaherpesvirus Herpes simplex virus (HSV) is a neurotropic virus that establishes latent infection in sensory neurons and is intermittently reactivated throughout life. To understand the pathogenesis of HSV it is essential to establish how this virus replicates at the single cell level. Although herpesviruses are known to exploit the cellular secretory pathway in their morphogenesis, the precise details of this pathway have proved both elusive and controversial. Despite compelling data supporting a model termed the envelopment-deenvelopment-reenvelopment model, recent contradictory studies have led to a high-profile debate within the herpesvirus field. This proposal aims to investigate the maturation pathway of HSV at the single-cell level by visualising virus infection in live cells with fluorescent-tagged viruses. The major objectives are to correlate virus protein localisation with the secretory pathway, specific stages of virus assembly, and precise molecular interactions between virus proteins. In particular, a subset of virus structural proteins, namely the three major tegument proteins, will be used to understand how and where in the cell the herpesvirus tegument associates with the secretory pathway. Viruses expressing up to three fluorescent proteins will be used in high-resolution live cell imaging, correlative electron microscopy (EM) and immuno-EM experiments to determine the presence of virus structures in specific fluorescent protein populations. The steps in secretion that are required for virus maturation and correct protein localisation will be investigated by using siRNA to knockdown expression of the Rab GTPases, a group of cellular proteins that regulate vesicle behaviour. In addition, photobleaching technology will be employed to determine the dynamic relationship between subpopulations of tegument proteins. To complement these live-cell studies, a comprehensive biochemical analysis of the tegument will be undertaken. Cellular fractionation experiments will be used to determine the membrane location of individual tegument proteins at various times after infection, and under conditions where secretion has been inhibited. Large-scale purification of tegument complexes will be carried out from infected cells and subjected to proteomic studies. Tegument complexes will also be assembled in vitro from recombinant proteins and used to obtain structural information, and investigate membrane-tegument interactions. Taken together, it is expected that the proposed studies will make a significant contribution to current understanding of herpesvirus assembly and the secretory pathway per se. Patients who suffer serious complications of HSV infection, and those who suffer a greatly reduced quality of life due to frequently reactivated HSV will benefit from enhanced knowledge of virus-host cell interactions.